Body Protection

Future Textiles Limited has created a slash resistant technical textile cloth (verified
by the Home Office, IP protected) for use in body protection through the innovative
knitting together of high performance material threads. Using current knowledge, best
practice and expertise it can produce rectangular panels of this cloth
The project aims to research how to manufacture garments from this of cloth to
provide Personal Protective Equipment (PPE) to a number of markets - the main
issue being that the cloth is slash resistant and therefore extremely difficult to cut and
hence shape for the manufacture of garments. Further issues include: how to make
the seams of the garment also slash resistant, whilst being breathable, fire retardant,
comfortable etc. The commercial objective of the project is to assess the market
potential of a range of 10 garments (vests, shorts, gloves, balaclavas etc.)
manufactured from this cloth.
On completion of the project it is anticipated that Future Textiles Limited will have an
evidenced commercial and technical feasibility assessment of the potential method of
manufacture of this novel material. It will then be is a position to develop a product
based on this knowledge for introduction into the market.